Nanoscale Thermoelectric Material

Develope novel nanoscale silicide thermoelectric materials with world leading performance. Exhaust gas heat recovery operating temperature to within the 250-350?C range where a thermoelectric material made from lightweight, abundant and cost effective components would have significant commercial advantages. IML can dope the materials to engineer the band gap and reduce the optimal temperature range. A step change improvement in the thermoelectric performance within this temperature range will offer superior performance, opening up substantial industrial markets, including industrial, automotive and marine exhaust gas waste heat recovery and thermoelectric solar thermal applications